Novel Immunoassay for CVD and Neurological Biomarkers, Delivered with Additive Layer Manufacturing Processes

Genetic Microdevices Ltd has developed a small device - the QbQ chip- that can analyse proteins in blood with unprecedented sensitivity, speed and cost. The chip can detect minute amounts of disease biomarkers in less than 15 minutes for a cost that resembles that of Lateral Flow Assays. Once the QbQ test chip becomes available it will revolutionise Point-of-Care testing. It will enable detection of conditions that carry biomarkers in blood, much earlier than is currently possible. For example early detection of Dementia can massively improve therapeutic outcome, since for the first time there are drugs available that treat Alzheimer's at its cause to slow down neurodegeneration. Similarly in Cardiovascular disease, detecting low levels of biomarkers that are trending up in blood can create a much more accurate risk profile for future illness. The same is true for cancer biomarkers where early detection is absolute key for therapeutic outcome. However the ability to detect disease much earlier must be accompanied by high speed and low cost per test. Because only then, can screening processes in the NHS become viable.

The QbQ system has already demonstrated its superior performance in our lab. What remains to be done is to create a small benchtop machine that is close to a commercial form and validate it with our collaborators in two assays: One for cardiovascular disease and one for dementia.

Once the technology is validated it will be ready for early deployment in academic settings to accelerate development of advanced diagnostic panels for Dementia, CVD, Cancer and many other conditions. Ultimately we shall further develop those tools into fully certified diagnostic tools for the Point-of-Care. At that point the QbQ will be placed in hospitals, universities, pharmacies, and GP's for testing of a wide spectrum of conditions.

The project is deeply collaborative, it brings together Genetic Microdevices, The Great Ormond Street Institute for Child Health and Centre for Process Innovation. This wealth of know-how ensures optimal delivery of the technology to the patient.